BIM for Remote Working

Despite being one of the main contributors to the UK economy, the majority of construction output has stopped entirely due to the ongoing pandemic. Those projects that are still operational ordered all of their non-essential staff to work from home wherever possible. However, attempting to work on complex architectural and infrastructure 3D designs over the Internet while trying to collaborate with colleagues remotely poses unique challenges not seen in other industries.

A major issue experienced by everyone is choppy audio and video while teleconferencing. Adding 3D rendering into the mix makes screen sharing in architecture, engineering and construction (AEC) virtually impossible. Even popular service providers such as Netflix were forced to reduce their streaming resolution in order to free up much needed capacity within the network.

We, therefore, aim to devise a new solution for remote working and collaboration specific to AEC. Instead of relying on screen sharing which effectively sends a stream of images over the Internet, our solution will rely on remote 3D rendering and navigation sharing. Each user will be able to instantly become a presenter in 3D space with avatars denoting, in real-time, who is working on what at any given location. This will significantly improve remote working experience for AEC professionals while at the same time speeding up the Internet for the rest of us.

This solution is being made open source and free to use for the benefit of the entire construction industry in response to the COVID-19 pandemic.

As part of the extension to this project, we will field beta test our newly developed remote collaboration solution on multiple large construction and infrastructure projects in the UK. The aim is to bring the benefits of reduced bandwidth load to the AEC professionals mostly affected by the need to deliver projects remotely as quickly as possible while also collecting feedback and essential real-life performance indicators in order to then mass deploy our solution for the benefit of the entire industry. In our laboratory experiments, we have already obtained two orders of magnitude improvements in sustained network load when comparing to an equivalent remote teleconferencing solutions with screen sharing. Therefore, we expect similar significant improvements to be witnessed across additional three months of field testing in real-life scenarios with industrial users.

Throughout the first phase of the project, we have also identified additional use cases for this technology that were not originally envisioned. These include remote training and health and safety risk management for the benefit of subcontractors, client presentations to review construction progress for the benefit of major stakeholders and most importantly public consultations when reviewing planning submissions for the benefit of the general public.